Hideout IP Development

An innovative solution to London's affordable accommodation crisis. The company has designed low cost modular buildings as high quality accommodation that can be used year-round on redundant sites. It's a green technology solution, with significant potential for social benefit and commercial application.

External expertise is required to de-risk these designs; to make them 'investment ready', by getting them OKd by Building Control and Local Authority Planning.